Electrokinetic In situ Decontamination of Entrained Radioactivity (EIDER)

The project studied full time, entitled "Electrokinetic in situ decontamination of entrained radioactivity within a concrete matrix", will be conducted at the NNL in Workington as a member of the Centre for Innovative Nuclear Decommissioning (CINDe).
This project is incorporating the previous work conducted by Lancaster university, installing electrokinetic techniques to allow for the potential decontamination of concrete storage ponds, most prominently 137Cs, under the influence of an applied electric current through a method named Electrokinetic decontamination. This method would allow for vast areas of contaminated structures from the nuclear industry with a high decontamination efficiency with a relatively simple experimental procedure. The absence of the need of human interaction and cheap experimental procedure renders this method important of the decontamination of intermediate level radioactive waste, rendering previous mechanical and chemical methods for decontamination ill-equipped for the highly contaminated concrete structures present at nuclear facilities.
This project aims to scale up the methodology in order to utilise on intact concrete structures at nuclear sites, with the potential of using some of the steel rebars reinforcing the concrete structures as an electrode.